Develop a sustainable artificial reef system

The SCENARIO DTP PhD project will develop a sustainable artificial reef system, introducing an innovative concept of nature-inclusive solution to coastal erosion through a combination of material innovation and physical modelling. This pioneering research will eventually develop an environmentally-friendly artificial reef system, offering a sustainable approach to protect coastlines from erosion and supporting biodiverse marine environments.